Edinburgh Napier University and City of Edinburgh Council

To develop an energy benchmarking, management and implementation strategy for a diverse building estate to meet the Councils overarching sustainability strategy - 'Sustainable Edinburgh 2020' and beyond.